Edinburgh Napier University and Fair Justice System for Scotland Group SCIO - AKT4

To establish a co-designed framework for addiction and justice support for Black communities in Scotland, developed with lived experience, embedding culturally competent practices, and enabling more equitable service access and improved outcomes.